KMOS - Commissioning Costs

KMOS is a multi-object near-integral field spectrograph under construction for the ESO VLT. This grant covers the expected costs of commissioning of the complete instrument at Paranal Observatory in Chile during 2012.

Potential impact
See grant ST/K000861/1.